Increasing the accessibility of health condition specific exercise videos through the development of a Pactster app

"Pactster is an online gym for people with specific health conditions - currently focused on cystic fibrosis (CF). CF is a genetic, life-shortening condition affecting over 10,000 people in the UK, with annual costs of £24K+ per patient. Regular exercise helps maintain lung function, improve quality of life and survival. Currently 4% of the UK CF population are subscribed to Pactster and our web-app is being used in 100% of UK CF centres. The CF Trust has purchased an annual license for the past two years providing free access to Pactster to people with CF, their carers and physiotherapists.

We currently offer CF-specific exercise videos and motivational features via a web app. This project will expand our offering by means of a mobile app.

A mobile app will not only improve access to Pactster's current resources but allow us to develop a key feature that has been requested time after time and not achievable via a web-app - downloadable exercise videos.

We have solid evidence for the business need to develop Pactster as a mobile app including:

* Clinical research - feedback from Newcastle NHS Foundation Trust's recent clinical research trial evaluating the usability and impact of Pactster indicated clear need for an app to improve access to video content and ease of function.
* Analytic user data - we have more user traffic from mobile and tablet than desktop (53% vs 47%) however bounce rates for our web app are almost double when accessed via mobile and tablet versus desktop indicating mobile user experience is unsatisfactory. Developing an app with thoughtful design for smaller screens and mobile limitations we believe will reduce bounce rates and increase engagement.
* Direct feedback from current users - we regularly receive feedback from current users with cystic fibrosis and physiotherapists that people need to be able to download content onto their devices for use offline or when internet it too slow to stream video (e.g. in hospital).
* Direct requests for downloadable content for access offline (during hospital stays and when out of home)
* Behaviour-change research indicates that features such as device notifications can play a role in developing positive, habit-forming behaviour

This project will help business growth by widening the positive impact of our current product, develop key features to attract more users, improve health outcomes for people with CF, accelerate revenues through price increases and premium feature sells and accelerated expansion to other health conditions."
y